Creating a 'Health Talk Online' web-based resource on family experiences of disorders of consciousness

Developments in medical technologies and procedures are associated with a rapid rise in the number of people surviving in prolonged disorders of consciousness (e.g. 'vegetative' and 'minimally conscious' states). However there has been relatively little research, and few resources, to help people to deal with the issues that arise when they have a loved one in
such a condition. Our original research demonstrated the need for high-quality internet resources to support these families and to serve as a resource for relevant professionals. The proposed project builds on our original study of 30 people with a relative in a disordered state of consciousness who were interviewed about their experience of the care and treatment of their loved one (e.g. a partner, parent, offspring or sibling). Although the focus of this original research was 'decision making' these interviews (which lasted an average of 4-5 hours) form a rich data-base in which families talk about a wide variety of issues from the shock of the original injury and the process through which a diagnosis was reached over time, through to the long term issues facing families (emotional and practical) and the complex choices in which they may be involved (e.g. where their loved one should be cared for, how to manage their affairs, what specific medical treatments should be pursued or forgone).

The original interview study was conducted using qualitative methods based on rigorous social science research methodology and all interviews were conducted by one or other of the senior researchers submitting this bid. These data will be combined with interviews with an additional 8 interviews (videoed where possible) and the entire corpus will be re-analysed for the purpose of writing 20-25 summaries on the issues that are most important to these families in order to produce a resource to be published on 'HealthTalkOnline' http://www.healthtalkonline.org/) - a widely used site (5 million hits /100,000 unique visitors per month) certified under the Department of Health's Information Standard scheme and winner of severalawards for the innovative form, accuracy and quality of the information it provides (e.g. British Medical Association Patient Information Awards, Health Care IT Effectiveness Awards and Social Innovation awards - see www.healthtalkonline.org/Overview/Awards_healthtalkonline).

The development of the new HTO section of the website about disorders of consciousness will follow the good practice model already established through over 70 HTO projects (see attached list of HTO modules). The topic summaries will be drafted by the senior researchers who collected the original data under the guidance of Sue Ziebland, and drafts will be discussed and reviewed with her, and by a member of an expert advisory panel. The panel will include family members/carers, social scientists and health and social care professionals. The summaries of key issues will be illustrated with clips from the interviews in video, audio or text format and the researcher will identify, in consultation with the advisory panel, a list of respected national and local organisations and websites that provide other kinds of information and support, for inclusion on the site.

Prior to publication of the material on the HTO website by project partners DIPEx we will coordinate two focus groups to ensure that the new site reflects the experiences of families and that we have correctly identified the issues that are important to a broad range of people. This piloting will include participants being invited to explore the draft website and complete a brief questionnaire. After publication the site will be promoted and developed for use by a wide variety of users/stakeholders.

Potential impact
HealthTalkOnline [HTO] is believed to be unique in the field of healthcare communication and each one of its 70 modules have great potential to improve the well-being of the population:
- directly through use by patients/carers and the public and
- indirectly (through use in training health and social care professionals) in improving how services are delivered.
Beneficiaries thus include: individuals, general publics, professionals and policy makers.

The new proposed section about disorders of consciousness [DOC] will be valuable to families with a relative in such a condition as they are often very isolated and already routinely use the internet in search of information and support. However, it was clear from our original research that some of the sites people find on the web perpetuate myths and misinformation about DOC; others can be misleading simply because they are complicated and confusing for the lay reader; and some aspects of the experience of having a loved one in a vegetative or minimally conscious state are absent from the web altogether and may be difficult to discuss even among family and friends. The proposed development on this new web resource in the context of the HTO website will provide accurate, balanced and accessible information, presented in a clear and engaging way - offering families reassurance that they are not alone, and giving them the impetus or confidence to tackle unresolved issues either alone or by seeking professional help. Good quality information resources could also help families to help the medical team working to make 'best interests' decisions for people in DOCs. The general public, friends and colleagues, can also learn how to support people who have someone in their family in a DOC.

The site will also be used in education and training of health and social care professionals. A recent survey of teachers in Higher Education in the UK found that HTO summaries and video clips are being used to teach on a wide variety of courses for health professionals and a 'teaching and learning' area of HTO has now been launched. Interview material used in this project will contribute to video montages for use in teaching and professional development.

In addition, Sue Ziebland and The Health Experiences Research Group which she heads up is working with NICE to inform the development of guidelines and the new Quality Standards through secondments and secondary analyses of the archive of over 2,000 interviews. The analyses on experiences of DOC will feed into this process. Secondary analysis of the interviews on HTO is also being used to help improve service delivery by incorporating trigger films featuring families' experiences into 'experience-based co-design' and 'experience led commissioning'.

The impact of the new section will be supported by the fact that the website is available free on the Internet and advertised via posters and leaflets distributed to GPs and hospital clinics, libraries and information centres in order to maximise access and familiarity. It is recommended by staff at relevant helplines as well as through information prescriptions. Our research partner, the DIPEx charity, is continually optimising the site to further increase Google access and HTO has links from over 500 other sites including NHS Choices and the Cochrane Library. HTO regularly features in the media on lists of the top health websites and is a resource on the BBC website and for BBC radio 4 programmes such as Woman's Hour and Case Notes. Doctors are increasingly being encouraged to recommend reliable websites to their patients and the promotion of 'information prescriptions' for patients means that many more doctors and academics recommend websites; HTO has a reputation as a site that can be trusted because of the values in its design and the way each section is developed based on rigorous social science research.